OxEmergency

"Every year NHS faces increased costs that put huge pressure on care services. We have developed and tested a revolutionary product that could reduce operating costs of Ambulance & Emergency (A&E) units by 50%.
Our medical device is specifically designed to help A&E units fill their oxygen cylinders by themselves anytime. It can be placed in a room within the unit and can fill 2 oxygen cylinders of 10-15 liters simultaneously in 6 hours. The device can be handled by only one (trained) person and makes A&E units independent from external medical oxygen suppliers."